AHRCMusicHub University of Southampton, Centre for Music Education and Social Justice

Context
We at the Centre for Music Education and Social Justice (CMESJ) at the University of Southampton (UoS) believe that music can be a transformative vehicle for change. As world-leading music scholars and social justice activists/practitioners, we advocate for creative approaches to ‘co-creating’ participatory projects between academics and diverse sectors of society (including, but not limited to, working-class and ethnic minority communities, disabled musicians, and those with mental health difficulties). As Hub for Public Engagement with Music Research, we will develop outcomes-focused, policy-driven project design models. Offering leadership in music, inclusion and disability (Lisa Tregale), music education, EDI and decolonisation (Erin Johnson-Williams), and practice-research in composition, technology and performance (Benjamin Oliver), our Hub will pioneer an accessible, participatory methodology that will be a model for funders, researchers, practitioners, organisations and public participants.

Challenge the project addresses
Our outcomes-led approach will actively address historic gaps between music research and public engagement by empowering and upskilling academics and non-academics in connecting music research to real world settings, enabling outcomes to be captured, evaluated and shared effectively (e.g. policy briefs), for cross-sector impact.

Aims and objectives
Our work packages will: 1) build, motivate and upskill a UK-wide network of researchers and music professionals invested in public engagement and social justice through training including from the UoS Public Engagement with Research Unit; 2) inspire and mentor spoke applications that use participatory music research and knowledge exchange as a means of social change; 3) support the successful delivery of 4 evidence-based spoke projects informed by ‘Theory of Change’ methodologies; and 4) provide world-class policy briefing support from Public Policy Southampton through allocating a Policy Associate researcher to each spoke project. These objectives will ensure that the Hub will support spoke projects that empower musicians who may have faced barriers to accessing traditional research funding to build quality and impact into the heart of their work, disseminating their findings in innovative and dynamic ways (i.e. through open-access training and policy documents). Holding regional networking events across the 4 countries of the UK will also increase the national reach of the Hub.

Potential applications and benefits
Short-term outcomes include: developing relationships between researchers and music practitioners working in industry, community, education and/or health settings; increasing positive attitudes to participatory research and evidence-informed practice in real world settings; growing confidence in advocating for the impact of music through policy-led activist research; and building skills in designing research projects with effective public engagement goals that will be measured by policy briefing documents and an Executive Summary.

Medium/Long-term outcomes include: capacity building for community partners to engage with researchers; changes in public attitudes; and strengthened networks across UK music and non-music sectors, which can be nurtured by the infrastructure of Southampton’s CMESJ, with our links to organisations, communities, and global scholarly network invested in critical approaches to social justice. Our Hub will be a powerful catalyst for new ways of building and evaluating public engagement with music research, influencing creative and academic sectors as well as areas of governmental policy.